Assessment of the viability to build a lithium chemical conversion facility in the UK.

Livista Energy is positioned to build Europe's first fully flexible standalone Lithium refining facility capable of producing both battery grade lithium carbonate and lithium hydroxide.

The plant is engineered to not only receive traditional raw material supplies such as spodumene and technical grade lithium carbonate but also to treat a number of future intermediary products such as lithium sulphate, crude lithium carbonate and crude lithium hydroxide. Products that will be produced within the EU from recycling of Lithium Ion Batteries.

This flexibility has enabled Livista to position itself as a leading supplier in the Electric Vehicle supply chain working alongside new and established Giga Factories in reducing waste, reducing supply chains and providing security of supply to Europe's motoring revolution.